How Can Technology Improve Learning? Information Technology, Education and Welfare in Niger

Education is essential for economic and social development. Yet over 775 million adults worldwide are unable to read and write in any language (UNESCO 2012). These indicators are particularly low in the landlocked countries of sub-Saharan Africa, where literacy rates are less than 40 percent. In Niger, the subject of our study, fewer than 30 percent of the population is literate, with large discrepancies between men and women.
Despite the immediate private and social returns to adult education, adult education programs are a highly neglected entry point for development interventions. This is often attributed to low enrollment, high drop-out and rapid skills depreciation (Romain and Armstrong 1987, Abadzi 1994, Oxenham et al 2002, Ortega and Rodriguez 2008), possibly due to the limited relevance of such skills in daily life or limited opportunities to practice in one's native language.
The widespread growth of mobile phone coverage in many developing countries, including Niger, has the potential to increase the incentives for and facilitate the acquisition of literacy and numeracy skills by illiterate adults. By teaching students how to use mobile phones, adult learners may be able to practice their literacy skills outside of class by sending and receiving short message services (SMS), making phone calls and using mobile money (m-money) applications, all of which require basic fluency with the numbers, symbols and letters on mobile phone keypads. Mobile phone technology could also affect returns to education by allowing households to use the technology for other purposes, such as obtaining price and labor market information and facilitating informal private transfers (Aker and Mbiti 2010).
Our research team ran a successful randomized evaluation in Niger in 2009-2011 (Project ABC) and showed that a mobile phone-enhanced adult education program improved literacy and math skills of adult education participants by 19-25 s.d., equivalent to an additional year of education (Aker et al 2012). This difference remains significant over time, even as learning depreciates.
Building upon the successful pilot program, this research will provide rigorous evidence on the impacts of adult education programs on educational and socio-economic outcomes in Niger. Yet more importantly, this research will assess the extent to which information technology - in particular, mobile phones -- can affect learning outcomes and households' asset ownership, ability to deal with shocks and farm and off-farm earnings. This will be achieved by including two variations of the basic education intervention. The first variation will teach students in the basic adult education course how to use mobile phones, similar to a previous pilot program in Niger. The second intervention will also provide educational content to adult learners via short message service (SMS), thereby allowing us to measure the extent to which information technology can be used as a distance-learning tool. In addition to its impacts on adult learning, this research will also investigate the extent to which adult education influences parents' investments in children's educational outcomes and which education affects intra-household and intra-village decision-making. And finally, since the research will be conducted in an expanded study population (250 villages, as compared with 117 in the pilot), we will be able to assess the scalability of the approach, thus allowing us to directly address the first overarching research question set out in this call for proposal ("What approaches are most effective in enabling the poorest to exit and stay out of poverty, and under what conditions can such approaches be replicated elsewhere and at scale?")
This research will be achieved through a unique collaboration between Catholic Relief Services (CRS) and researchers at Tufts University, the University of Ottawa, the London School of Economics and the University of Abdoul Moumouni.

Potential impact
The primary direct beneficiaries of this research will be rural illiterate households in Niger. A mobile phone-enhanced adult education program should allow adults to continue to learn outside of the classroom, thereby improving their learning outcomes. For this most direct potential impact of the innovation ("the direct beneficiary"), our past work, Aker et al (2012) provides estimates of the magnitude of the impacts. In that work, we documented that the improvements in learning outcomes were substantial: Average writing and math test scores were .19-.25 standard deviations higher among ABC classrooms, and the program was equally effective for men and women and different ages.
An additional potential benefit is that the mobile phone and enhanced learning may allow households ("the indirect beneficiary") to get access to different types of price, shock and labor market information, thereby allowing them to increase their farm and household income. While our previous work did not find statistically signifcant effects on income, we did find that ABC households were more likely to produce marginal cash crops and to earn approximately $US 2 more than non-ABC households.
In addition to these beneficiaries, there are four sets of stakeholders who will also benefit from the results of this research. The first stakeholder is Catholic Relief Services, the primary implementing partner of the project. This research will inform CRS about the effectiveness of its adult education program, as well as the impact of mobile phone-based educational content. Since CRS has programs in over 80 countries worldwide, and several adult education programs within West Africa, if the program is successful, there is a strong likelihood that the program may be replicated in other countries.
Second, these insights from this research will be shared with policymakers in Niger, primarily the Ministry of Non-Formal Education, in order to determine whether and how its existing adult curriculum should be modified to incorporate information technology. Cost-effective (adult) education has been prioritized as part of the Government of Niger's ten-year education strategy. The Ministry will use the results from this research to determine whether the ABC program should be adopted as a formal component of its national adult education curriculum. In addition, since the adult education curriculum is similar in many countries in West Africa, these results could potentially benefit ministries in other Sahelian countries.
Third, the results from this study will be shared with donors and private sector counterparts interested in adult and non-formal education, and in particular mobile-based learning. These donors will include, but not be limited to, USAID and DFID; UNESCO; and the GSM Association, whereas private sector partners include mobile phone operators (e.g, Airtel, Orange). Finally, this research will benefit researchers and students at UAM, with whom the researchers will collaborate and develop workshops and trainings in impact evaluation.
Engagement with these groups will take place through our written project outputs (working papers, policy briefs), our website (http://sites.tufts.edu/projectabc/), short blog summaries of our findings at the Center for Global Development (http://www.cgdev.org), our stakeholder workshops, our impact evaluation trainings at UAM, our regional meeting for education ministry officials, our regular engagement in academic and policy-related conferences in Africa and in the global economic development community (e.g. CSAE, ABCDE, and similar meetings), and through our network of contacts with governments, donors, and NGOs with whom we regularly interact to discuss promising approaches to tackle educational interventions and policies in poor countries. All of these engagement activities are described in detail in the "Pathways to Impact" document.